POWERED-PEMD – POWering Engagement, Re-skilling, Education and Diversity for PEMD

The semiconductor industry powers the technologies such as Artificial Intelligence, online commerce and trading and Electric and Autonomous Vehicles (EV and EAV), driving the expansion of our industry.

Automobile pistons (contained within the internal combustion engine cylinder) of the future will be based on

PEMD that will underpin electric vehicle electric vehicle technology. The power electronics and related semiconductor industry is booming, with over 100,000 high skilled jobs in the sector in the UK. Job numbers are set to explode in this sector!

The UK is in desperate need of a skilled workforce with huge demand for new employees in the sector - with global competition for talent.

The project will engage and train a new generation of apprentices and students to feed into the UK Power Electronics industry. This is essential to meet the immediate and future industry demand for new employees - in PEMD technology and applications.

The project will develop a unique range of innovative Outreach, Continuous Professional Development and Training Materials for a range of participants of all ages - from school children, to Apprentices, to University students.

Content will include taster courses, online web content, podcasts and interactive Apps to market the PEMD sector, with a focus on applications and employment prospects. It will also include hands-on workshops and site visits for pupils and teachers to manufacturing facilities and semiconductor fabrication plants - highlighting the cutting edge technologies and state-of-the-art facilities of the industry.

The "open access" programme will expose people of all ages to the total PEMD chip-to- module supply chain. Expanding the equality, diversity and inclusion of the sector is a key goal.

The project will align with the UK's Driving the Electric Revolution Challenge and link with the DER-IC (industrialisation Centre) programme.

The programme will adopt an innovative approach to outreach and training, including video clips, pod casts, intractive displays and Apps, supplemented by in-depth online and live training content. Our marketing strategy via Dragons Rugby will advertise our courses to an audience of 1.1 Million Dragons fans and also deliver taster sessions to over 60,000 school children. Attention will be generated via a series of podcasts with high profile rugby stars and a Professor, focusing on some of the key technologies and applications of PEMD.

We will expand the programme to reach first a UK and then a global audience to develop the talent pipeline.